MUSHFORM: Transforming Spent Mushroom Substrate into High-Performance, Chemical-Free Pulp Moulded Packaging

Imagine if the containers holding your supermarket mushrooms were made from the waste generated growing those same mushrooms. That circular vision is exactly what MUSHFORM aims to prove.

**The Double Problem We're Solving**

UK mushroom farms produce over 100,000 tonnes of delicious mushrooms annually---but create over 500,000 cubic metres of "spent substrate" waste, costing growers £3-15M annually to manage. Meanwhile, food packaging manufacturers import wood pulp, blast it with harsh chemicals (caustic soda, chlorine bleach), consume massive energy (3,500-4,500 kWh per tonne), then add plastic coatings to create containers that never truly biodegrade.

Two industries. Two problems. One circular UK solution.

**Nature's Hidden Gift**

Here's the breakthrough: mushrooms are nature's master decomposers. As they grow, their fungi release powerful enzymes that break down tough plant materials---essentially doing 70% of the pulping work that paper mills achieve with toxic chemicals. After harvest, the spent substrate has already been biologically "pre-processed."

Think of mushrooms as unpaid factory workers, preparing packaging material while producing food.

**The Technology**

Led by Yr Ardd Fadarch Eryri Cyf. t/a Madarch Cymru, working with Bangor University's pilot facility (managed by professional project specialists), we'll test whether three types of spent mushroom substrate can be transformed into sturdy food packaging using only mechanical processing---no chemicals, no bleaching, no plastic coatings. Just steam, pressure, and precision engineering.

**The Products**

Picture supermarket eggs in trays made from mushroom waste. Takeaway containers that started life supporting shiitake cultivation. Protective packaging that could literally return to mushroom farms as compost. Products---egg cartons, food trays, corner protectors---are home-compostable in 12 weeks, cost less than imports, eliminate chemicals, and convert growers' disposal costs into revenue, closing the perfect loop: waste from food production becomes food packaging.

**Why This Matters---Supporting UK Communities**

Mushroom growers transform £3-15M annual disposal costs into revenue. Packaging manufacturers access over 500,000m³ of pre-processed, domestic feedstock. By Year 5:35 rural jobs created across UK mushroom-producing regions, £1.2M tax revenue generated, supporting economic development in agricultural communities.

Consumers get packaging with genuine environmental credentials---not "industrially compostable" but actually biodegradable in your garden or back in mushroom production.

This is the circular economy in its purest form: one food sector's waste becomes another's feedstock, processed domestically, used domestically, composted domestically, then returned to UK farms. No imports. No chemicals. No waste.

Welcome to packaging that completes the cycle it began in from soil, through mushrooms, carrying food, then back to soil---or back to mushrooms.